QUAMINEX - a drone deployed integrated gravity/ magnetics measurement system for mineral exploration

The need for new mineral resources is key to the energy transition away from hydrocarbons. Unfortunately many of the easy to find mineral deposits have been already exploited leaving the world with the challenge of finding new deposits for batteries and electrification. Magnetic and gravity sensing have long been identified as tools for detecting mineral deposits, but current sensors have operational limitations and when used, are deployed independently.

Exploiting quantum properties in nitrogen vacancy diamonds, SB Quantum have developed a cutting-edge quantum magnetometer which provides vector analysis removing the need for careful orientation. The compact and rugged sensors can be fitted into autonomous vehicles. However magnetometry provides a non-unique solution so complimenting the magnetometry measurement with additional sensors is important.

Gravity surveys have been used in the mining industry for many years but with traditional technology are time consuming and expensive to deploy. They cannot be deployed via drone / ATV or combined with other measurements. SMG have developed a next generation gravity sensor based on proprietary resonant MEMS sensors. The MEMS sensors are small, lightweight, more robust and low power consumption with very high sensitivity. Field trials of the hand portable gravimeter will start in the second half of 2023 with strong interest already demonstrated from a range of industries.

This project will combine the two technologies in a drone deployed solution in order to expedite the adoption of both new technologies. The drone will be required to land to take stationary gravity measurements but will have the ability to survey large areas with significant granularity in commercially viable timescales. The co-location of gravity and magnetic sensors will bring benefits not only in time to survey but also for data interpretation. Combining Quantum and MEMS technology in an integrated package will expedite the adoption of the quantum technology.

Combining the two technologies into a drone mounted acquisition system will need to address issues such as the impact of the drone and gravimeter on magnetic measurements with a need to mitigate impact. For the gravimeter self-levelling and elevation measurement to high degrees of accuracy will be critical. Form factor and power requirements for the combined device will need to be minimized.

The consortium has validated the project objectives with major mining companies such as BHP and organisations such as the Geological Society of Canada and will set-up a steering group of customers.